University of the West of England Bristol and Numatic International Limited

To develop, pilot and embed robotic automation assembly capability and knowledge, to enable improved products and processes.